Aston University and Integrated System Technologies Limited

To develop High-Voltage, Fault Managed Power Systems for use in commercial and domestic environments to reduce costs in installation and operation in comparison with conventional mains power systems.